Dynamic decisions: Integrating dynamic gene expression with mechanical signals to understand retinogenesis and ocular disorders.

The growth of an organ is a complex process that needs to be tightly controlled to ensure that structures in the body are correctly organised. Groups of cells must co-ordinate moving and changing shape with decisions to proliferate or specialise into mature cell types of the adult organ. My recent work has shown that during organ growth, genes are not simply on or off. Instead, the levels of some genes pulse dynamically over time, and this helps control whether cells decide to proliferate or specialise. It is not clear how changes in cell shape, tissue folding and mechanics are co-ordinated with the pulses in gene activity during cell decisions. This is particularly important in embryonic eye development and growth. Genetic changes in certain proteins which sense forces and tissue mechanics can lead to the eye disorders coloboma and microphthalmia. These eye disorders occur when the sequence of developmental steps in the growth of an eye in the womb are disrupted. Children born with microphthalmia have small under-developed eyes. Those with coloboma have a cleft or hole in one or more structures of the eye, such as the retina. These conditions affect vision, and there are currently no treatments. That coloboma, a structural tissue disorder, and microphthalmia, a disorder of cellular decisions, occur together suggests a two-way link between tissue mechanics and cell decisions. I will investigate how, within the developing eye, forces from tissue folding and movement affect cell fate gene activity over time. I will use state-of-the-art live imaging techniques that show gene activity in real time. I will introduce the genetic changes seen in coloboma and microphthalmia patients into 'mini-eyes' grown in a dish to investigate how these disorders occur. Understanding the links between mechanical signals and cell decisions will support development of innovative cell-based therapies. My work therefore has important implications for furthering understanding of developmental ocular disorders and innovative regenerative medicine approaches.

Technical abstract
Eye development is a dynamic process, but we do not understand how retinal cells undergo dynamic transitions between progenitor and differentiated states. I have developed live imaging techniques which have significantly contributed to the understanding of pulsatile and oscillatory expression of the cell fate determinants HES1 and HES5 (HES1/5) in cell fate decisions in neural tissue, but the relevance in the retina and functions of oscillatory expression are unclear. Furthermore, although we know that extrinsic factors regulate intrinsic cell fate determinants, the extrinsic control of ultradian oscillations in HES1/5 is unknown. This is important as mis-regulation of cell fate can lead to developmental disorders and disease. Critically, the co-occurrence in many patients of coloboma, a structural disorder, and microphthalmia, a cell fate disorder, suggests a mechanistic link between the mechanical environment and cell fate in the developing eye. I will investigate how mechanical properties of the cellular environment regulate the intrinsic expression dynamics of cell fate determinants HES1/5 in the retina. To address this, I propose a novel analysis integrating cutting-edge live imaging of protein expression dynamics, measurements of physical forces and human organoid modelling of ocular developmental disorders with the following aims:
1. Determine functional importance of dynamic cell fate factor expression in retinal progenitor cells.
2. Characterise mechanical properties of the retina and determine the impact of mechanical signals on expression dynamics of fate determinants and cell fate decisions.
3. Determine the impact of mutations linked to microphthalmia and coloboma on cell fate.
These mechanistic insights would be clinically valuable by helping to explain why coloboma and microphthalmia can co-occur.